Interoperability for ultrasonic NDT data

5The investigation will study the feasibility of importing an ICT method from aerospace and automotive and applying it to the representation of data from phased array ultrasonic testing for defects in fabricated components in nuclear plant. This method uses standardised information models for the computer representation of engineering data that are independent from proprietary software in order to support interoperability between different engineering systems. The study will be the first time that this technology has been used anywhere for the representation of NDT data. The study will investigate whether the information model defined in ISO 10303-235 can represent the component data together with the instrumental conditions and the size and location of defects and whether new software developed by Ferroday Ltd to implement the standard can be used to support this new application of the technology. Success will also provide an specification to support procedures for engineering quality control and quality assurance for the reported results and enable data to be conserved to compare with future tests over the component's lifetime.